Radio-frequency control of ultra-cold matter

This project concerns theoretical and numerical calculations which will be closely linked to
experimental activity with ultra-cold atoms (at micro-Kelvin or nano-Kelvin temperatures).

Three different topologies will be part of the project with potential applications to high precision
rotations sensing, tilt sensing, gravitational sensing and other potential applications. We will consider
ultra-cold atoms trapped on shell surfaces or bubble surfaces, atoms trapped, or guided in rings and
atoms trapped in a small number of potential wells.

A bubble trap is currently active on the International Space Station Cold Atom Experiment and ring
traps for cold atoms have been made by a number of experimental groups. Sussex has expertise in
designing bubble and ring traps using magnetic and electro-magnetic fields. Consideration of Bose-
Einstein condensates (BECs) will be given: a BEC gives a particularly strong overlap and correlation of
atomic matter. The project will examine designs, excitations and the behaviour of vortices in the two
principal topologies. It is expected that there will be collaboration with experimentalists and and
attention will be given to issues arising from the potential, or actual, realisation of the systems being
studied. Interferometry around a ring, or Sagnac interferometry, is a Quantum Technology challenge
which can potentially be used for rotation sensing and will be explored in this project together with other approaches.